Molten Material Thermal & Spectral (Thermo-Chem) Non-Contact Sensing Technologies

This industrial research project aims to determine the optimum measurement technique and technology for non-contact measurement of highly accurate temperature, key elemental liquid iron chemistry (including silicon and sulfur content) and key elemental molten glass chemistry (including iron oxide and magnesium oxide).